An exploration into the impact of social media music fandom on local Brighton music fans, venues and festivals

My proposed research project would investigate the effects of online music fandom behaviour on local Brighton
music stakeholders, specifically in how fans interact & negotiate with each other, various music venues and events.
Further developing work done on music fandom by the likes of Cardiff University's Dr Lucy Bennett and the
University of Brighton's Dr Michael Williams; the research would aim to pushforward the literature into the 2020s,
analysing how platforms such as TikTok, Instagram and Youtube have all fostered online fan communities
(especially with their recent promotion of short-form videos). Whilst at the same time, localising the effects of online
music fandom on stakeholders who experience Brighton's music venues, events and festivals (local fans) and the
specific stakeholders who host & run these experiences (venues and promoters). Utilising a mix of content analysis,
interviews and participant observation; the aim of the study would be to gather as large a variety of perspectives to
uncover the relationship between online music fandoms and real world behaviours and to make the research as
generalised as possible, with opportunities for future research on fandom in other cities and/or further market focused research. Additionally, the research could also be used to shape future fan experiences for the better, as
the mix of research methods aims to put the perspective of the fan/s in the same degree of importance as the host
stakeholders, collecting thoughts and concerns about online fandom behaviour and local music venues/events
from music fans themselves in the 2020s.